Centre for East European Language-Based Area Studies (CEELBAS) Phase 2

This proposal seeks to build on the achievements of the Centre for East European Language-Based Area Studies (CEELBAS) in building UK capacity to understand and respond to developments in the strategically-important region of Central and Eastern Europe and Russia. The three development pathways outlined here are designed to enhance impact, particularly through interaction and engagement with non-academic communities, with a specific focus on the Humanities and Language elements of CEELBAS research and training (although the Centre will promote interdisciplinarity and will explore other funding sources to continue specifically social science-based activities). Phase 2 of CEELBAS offers a significant opportunity to underline and showcase the vital contributions made by Humanities and Language expertise in addressing major research and policy challenges in areas such as the changing global order, migration and mobility, security and stability, health and wellbeing, and inter-cultural relations. A major goal in the new phase of the project will be to clarify and promote the conceptual and practical (economic, political, social) impacts beyond academe that have been and will be generated by research in the fields of History and Culture.

Drawing on networks and partnerships established since 2006, and developing new ones, the first pathway aims to create sustainable knowledge exchange relationships with public, private and third-sector organisations through both collaborative events and, where feasible, internships and placements. Efforts will be made to demonstrate the mutual benefits of interaction and exchange between researchers and external partners. In order to achieve enhanced impacts, the project will disseminate the knowledge produced by leading edge research beyond academic institutions and environments, whilst giving researchers increased access to the knowledge, perspectives and feedback of user organisations. The second pathway centres on international research networks and exchanges, through which the numerous international contacts and partnerships at CEELBAS universities will be developed to enable UK and international researchers to collaborate and share expertise, including in areas of knowledge exchange and user engagement. This aims to raise the international profile and connectedness of UK research, helping to create a vibrant research environment in which different insights and approaches are shared and applied across borders. The third pathway aims to build capacity in research and language skills training networks for postgraduates. This includes training for knowledge exchange, public and media engagement, and interaction with non-academic audiences. Building on successful CEELBAS training initiatives developed since 2006, this pathway seeks to put in place the resources and infrastructure to deliver sustainable, cost-effective and innovative provision in advanced language and research skills.

The pathway activities aim to develop a template for best practice that will be applicable beyond the East European area studies research community (and its users), particularly, for example, in supporting future LBAS development for other regions, such as South Asia and Latin America. More broadly, CEELBAS aims to show innovation and leadership in promoting research excellence and knowledge exchange, and in providing training and career opportunities for postgraduate and early-career researchers. This will help to ensure that Humanities and language-based expertise at UK universities continues to play a central role in addressing issues of strategic national importance and in advancing international cooperation and intercultural communication and exchange.

Potential impact
The three pathways are designed to enhance impact by providing business, public policy and third sector communities with new insights into the CEELBAS region and strategic themes, and with enhanced access to the expertise and language skills of academic researchers. Inter-regional perspectives and inter-Centre collaboration will be encouraged to demonstrate the wider strategic and national importance of Language-Based Area Studies in an inter-connected world.

Established CEELBAS Phase 1 contacts within user communities will be enhanced, particularly through increased international collaboration. The three development pathways aim to achieve extensive and lasting impacts by providing a sustainable framework for interaction between academics and a variety of non-academic users. Targeted user-groups will comprise business and consultancy firms (e.g. Control Risks, Chambers of Commerce, EBRD); charities and NGOs (e.g. BEARR Trust, Transparency International UK, Oxfam); policy institutes (e.g. Chatham House); media organisations (e.g. BBC World Service, Radio Free Europe, Russian Media House); museums, libraries and cultural organisations (e.g. British Library, British Council, Pushkin House, Polish Cultural Association); embassies and government departments (e.g. FCO).

Internship and placement schemes will promote the policy-relevance of CEELBAS research. Interns working on projects in BBC Monitoring, for example, would work with BBC staff to produce reports for BBC Monitoring customers, such as the FCO, MOD and other government departments. As a consequence, practitioners will benefit from the skills and conceptual understanding of CEELBAS researchers. Knowledge Exchange events will be designed in a practical manner to demonstrate to audiences drawn from business and/or policymaking communities the impacts that have been and can be generated by deep knowledge of the historical and cultural dynamics of the region. Such events will also demonstrate the added value of language expertise in addressing the various social, economic, political and strategic challenges, as well as the opportunities for more effective trade, business development and cultural exchange, that frame the UK's relationship with Central and Eastern Europe, Russia and Eurasia.

The strategic themes now prioritised by CEELBAS encompass areas such as transnationalism and cultural exchange, migration and diaspora studies, the political and social role of science, new media and non-textual modes of communication, the regional impact of global economic and political developments, and comparative studies of health and wellbeing. Such themes aim to demonstrate how the Humanities (including languages) fit into the interdisciplinary CEELBAS research agenda and how the project will promote collaboration between humanities-based scholars and social scientists. This will add significantly to the impact and strategic importance of CEELBAS.

The Knowledge Exchange initiatives to be pursued by CEELBAS in Phase 2 are intended to achieve impact both in the immediate term through workshops and project collaboration and in the longer term through training and development. The postgraduate training pathway, for example, will achieve non-academic impacts by orienting highly skilled young researchers to the needs of user communities. By embedding Knowledge Exchange in the training programme and developing capabilities in so-called 'strategically-important but vulnerable' languages, this pathway will help to ensure a sustainable flow of expertise for the academic and non-academic communities alike. CEELBAS language development projects (e.g. in creating corpora for strategic research) will be of interest to specialist language providers in government and other organisations and will help to address the national deficit in language skills in UK education and research by equipping postgraduates with vital transferable skills on an efficient, shared basis.